Circular Economy of Additive Manufacturing Products

Additive Manufacturing is a rapidly expanding industry. Aside from the many positives of the new capabilities enabled by this technology, huge amount of plastic waste is being produced at the end of useful life of products, a large proportion of which goes to landfill or for energy recovery. The circular economy is a promising approach to eliminate the material waste, reduce the associated environmental impacts, and provide a new stream of high quality recycled materials.

In this research, the focus is on the innovative additive manufacturing process of Selective Absorption Fusion (SAF), which allows the creation of extremely accurate commercial parts using a polymer powder bed process. The SAF is being utilised in many sectors including automotive, aerospace, consumer electronics, sport, and healthcare.

The project will investigate the capability of many different recycling technologies to reclaim the polymer material from the parts, considering the economic, environmental, and technical feasibility for each process route. This will include considerations for both closed-loop as well as open-loop opportunities.